Adding Predictive Capabilities to Solar Energy Equipment

The aim of this technical feasibility project is research the feasibility of applying proven technology,

performance management and efficiency principles from the aerospace sector to the solar energy sector

through prototyping of advanced predictive analytics leveraging the technical and market innovations provided

by the Internet of Things (IoT). The study will have a stakeholder group of solar companies.